Sexual risks and capacities. Developing a peer-led educational resource to address sexual risks among young people.

This Knowledge Exchange project is a joint activity between ARK - a joint initiative by Queen's University Belfast and the University of Ulster (www.ark.ac.uk) and Brook Northern Ireland (Brook NI). Brook is the only UK national voluntary sector provider of free and confidential sexual health advice and services specifically for young people under 25. This Knowledge Exchange project would work with the Northern ireland branch of Brook. A recent evaluation of Brook NI showed that the organisation caters for more vulnerable young people than statutory sexual health services do.

The main objective of this Knowledge Exchange project is to facilitate sexual capacity and confidence building among young people in Northern Ireland who are at the start of their sexual careers, ie. who have not been sexually active or have only been sexually active for a short period of time. We will do this by:
1) holding seven interactive participatory group work sessions with up to 100 young people; and
2) developing an educational resource and young people-led publicity campaign about sexual safety.

The academic basis of this Knowledge Exchange project is the Young Life and Times (YLT) survey. The YLT survey is a an annual postal survey of 16-year olds in Northern Ireland undertaken by ARK. In its current format, using the Child Benefit Register as a sampling frame, the YLT survey has been undertaken since 2003 (www.ark.ac.uk/ylt). In this project we focus on the results of the 2010 and 2011 YLT surveys. In 2010, YLT included qestions on sexual grooming and sexual risks faced by young people which had not been asked in Northern Ireland before. These questions were part of a larger Barnardo's-funded research programme on sexual risks for young people. In 2011 the YLT survey included a question module on sex education and sexual experiences of 16-year olds. As Northern Ireland remains excluded from the British National Survey of Sexual Attitudes and Lifestyles (NATSAL), YLT provides the best available information on sexual behaviour of young people in Northern Ireland.

What we will do:

Step 1. During two full month at the start of this project, every Brook Northern Ireland service user and clinic visitor will be aksed to complete a short confidential and anonymous survey questionnaire. This survey will repeat core questions from the randomised YLT surveys. Namely, we will ask:
- whether or not service users had had sex;
- whether or not they have used contraception;
- how they feel about the timing of their first intercourse;
- whether they have ever been sexually groomed by an adult;
- whether they have ever been offered something in return for sex;
- whether have been taken advantage of sexually;
- whether they have ever spoken to somebody of authority if any of this has happened.

This survey will be run by Brook clinic staff. The target sample is 500 (approximately 1 in 3 attendants).
The survey will be analysed and results compared with the YLT survey results.

Step 2. Group work activities based on the findings of the YLT surveys and the Brook service user survey will be devloped in co-operation between the PI of this project, the Brook NI outreach and information worker and Brook volunteers. Seven interactive groups with 100 participants in total will be conducted. These have two aims:
- to raise and increase awareness about sexual risks that young people, in particular vulnerable people, may face and to improve young people's resilience towards these risks;
- together with young people to devlop an educational resource and a publicity campaign focusing on sexual health of, and sexual risks to, young people. The latter will enforce sexual health promotion messages (e.g. about contraceptive use and sexual safety);

Step 3. The educational resource and publicity capmaign will be launched and made available to other organisations and service providers working in the area of sexual health of young people.

Potential impact
This project will contribute to the use of attitudinal social science data in a practice context. ARK already routinely disseminates social attitude data to a wider non-academic audience, however, this project will directly contribute to the translation of social science data into educational initiatives and resources. Furthermore, in Northern Ireland the subject area of sexual health is also characterised by a shortage in routinely collected social data, thus this initiative would provide a rare opportunity to make a social and policy impact in a sensitive subject area. Data on sexual grooming and sexual risks for young people had not been collected in Northern Ireland prior to the 2010 YLT survey. Unlike in Britain where sexual attitude and behaviour data is also routinely collected through the NATSAL surveys, in Northern Ireland, which is excluded from NATSAL, no such regular sexual health data collection takes place. The 2011 YLT survey was the first large scale randomised population survey of young people in Northern Ireland which included sexual behaviour questions. The Towards Better Sexual Health project(Schubotz, Simpson and Rolston 2002) still remains the most comprehensive sexual health study in Northern Ireland, however the sample frame at the time was opportunistic rather than randomised.

The target user community for this project, in particular for the publicity campaign, are young people generally. Brook NI is by far the largest provider of sexual health services for young people in Northern Ireland, and is thus an ideal partner for this project. The education resource and publicity campaign will be developed, and will be suitable, for a broader audience of young people. However, we endeavour to particularly reach out to young people from disadvantaged socio-economic backgrounds, young people aged 14 or younger at risk of becoming sexually active at an early age or already active, and those young people who identify as other than heterosexual. The YLT surveys identified these grups of young people as particularly at risk. The training resource will be suitable for Sexuality and Relationship Education in schools as well as out-of school group work. the resource will be used by Brook outreach and information workers, however, it will also be available to other organisations working with young people, in particular in the area of sexual health promotion.

Young people participating in the interactive development of the reources will themselves benefit from capacity building and will acquire new skills and knowledge.

Staff and volunteers at Brook NI will benefit from their involvement in this project, again primarily through new skills acquired. We anticipate positive outcomes for Brook NI as an organisation and subsequently an increase in the numbers of young people taking part in information sessions provided by Brook and an increase in outreach activities. Both the education resource and the publicity campaign will contribute to the visibility of the organsiation, and we anticipate that this will have a positive outcome on future funding applications. However, the impact of this project would be visible beyond Brook itself. Overall, we would anticipate an improvement in the sexual health among vulnerable young people, especially an increase in their awareness of, and their resilience towards, sexual risks they may face.